self-validating eTickets

CISSP® certification is a globally recognized standard of achievement that confirms an individual's knowledge in the field of information security. CISSPs are information assurance professionals who define the architecture, design, management and/or controls that assure the security of business environments. It was the first certification in the field of information security to meet the stringent requirements of ISO/IEC Standard 17024.